'Re-educating' the tumour-associated macrophages in ovarian cancer.

Cancers are not just a mass of malignant cells, but instead can be viewed as ‘rogue‘ tissues made up of many normal cells as well. Malignant cells use these normal cells to help them grow and spread. One normal cell type that is particularly common and abundant in tumours is the macrophage. Although macrophages, as part of the immune system, are capable of recognising and destroying tumour cells, in advanced cancer the malignant cells ‘corrupt‘ the macrophages, turning them into cells that actually promote instead of inhibiting the growth of the cancer. The aim of this project is to understand exactly how tumour cells corrupt macrophages and to find ways to switch these tumour macrophages from ‘bad‘ cells to ‘good‘. This work involves experiments of cells in dishes in the lab, in mouse models of cancer and in samples obtained from cancer patients. An intervention that switches ‘bad‘ macrophages in tumours into ‘good‘ cells may be a powerful way of helping a cancer patient‘s immune system attack their disease.

Technical abstract
Most human and murine cancers posses an abundant population of tumour-associated macrophages, TAM, whose actions are thought to promote tumour development and spread. At the other end of the spectrum of macrophage activity, ‘classically‘ activated macrophages are capable of destroying tumour cells, but this does not appear to happen in the tumour microenvironment of advanced cancer.
A series of preliminary experiments have led us to the hypothesis that the inflammatory cytokine TNF- , via the NF- B transcription factor complex, may maintain the tumour-promoting actions of TAM.
The aim of this project is to investigate how TNF- signalling normally maintains the phenotype of TAM, with particular relevance to ovarian cancer; and to devise novel therapeutic approaches that may ‘re-educate‘ macrophages in vivo to recognise and destroy tumour cells.
Using a novel tumour cell:macrophage co-culture system developed in our laboratory, a syngeneic mouse model of intraperitoneal ovarian cancer, and human ovarian cancer samples, we will first define components of TNF- system that are involved in maintenance of the TAM phenotype and assess the in vivo relevance of TNF- and NF- B for maintenance of the TAM phenotype. Using this information we will then conduct signature-based prediction assays to identify other modulators of TAM phenotype and define novel therapeutic targets. Finally we will use our knowledge to devise therapeutic strategies to ‘re-educate‘ TAM in vivo. First, we will assess the ability of ‘re-educated‘ macrophages, adoptively transferred to mice with advanced ovarian cancer, to mediate tumour regression and switch the host TAM phenotype. Second, will use adenoviral delivery of constructs that will inhibit TNF- or NF- B signalling in these mice. Finally we will develop an in vitro method that will allow us to screen existing drugs and a compound library for substances that may be capable of ‘re-educating‘ TAM in vivo in patients with advanced ovarian cancer. We believe that these approaches could provide a powerful way to switch the immunosuppressive microenvironment of advanced cancer into one that encourages tumour cell destruction by host cells and development of useful adaptive immune responses against the tumours. Such manipulations would complement existing chemotherapy or biological therapies for ovarian and other cancers.